Low Cost Commercial DynaRig

Project "Low Cost Commercial DynaRig" (LCCDR) will see Southern Spars continue to develop its 100% wind propulsion "DynaRig" solution, converting its existing superyacht product for the commercial, zero emission shipping market.

To date, the DynaRig has safely completed over 400,000 nautical miles onboard superyachts. Southern Spars is now looking to leverage its position as global experts in wind powered propulsion to capture the commercial industry.

Southern Spars is part of the North Technology Group (NTG) the world's biggest supplier of sailing systems and is internationally recognised for the design and manufacture of carbon fibre rigging and spars. It led the industry with its first carbon spar in 1990\.

The LCCDR project will partner with Drift, a UK based start-up that is pioneering a novel energy generating sailing vessel that harnesses ocean winds for green hydrogen production. DRIFT will be the project's end user, installing and testing LCCDR on its first Energy Harvesting Vessel (EHV) starting a 6-month demonstration period for the LCCDR in Q1-Q2 2028\.

The shipping industry is in great need of alternative zero emission technologies as we are on track to produce less than half of the scalable zero-emission fuels (SZEF) we need to meet the International Maritime Organisation's (IMO) 2030 target. Current wind propulsion technologies offer a practical and proven solution, but the current retrofittable solutions only reduce fuel consumption by 10% on average.

'Sailing First Vessels' (SFV) can reduce fuel consumption and GHG emissions by 100%, with no loss in transit times given the shipping industry's recent adoption of 'slow steaming'.

The LCCDR project will seek to accelerate adoption of SFV by reducing cost, lowering maintenance and increasing automation. A full Front End Engineering Design (FEED) study will be completed, taking us to a Final Investment Decision (FID) for Drift, a new vessel launching Q4 2027\.

The project will have a significant social and economic impact. The 6-month demonstration project alone will generate 3 permanent engineering jobs. Our plans to deliver 20 DynaRigs by 2030, would add 26 jobs including 20 bachelor's degree level jobs to the Gosport area.

Assuming a minimum 80% reduction in GHG emissions and 5 DynaRig vessels on the water by 2030 (as per our customer pipeline), we anticipate 41,476 Mt CO2e/year reduction in co2 by 2030\.